Guidad - Sensory Guides for people with disabilities

Our project is an innovative new product connecting; people with disabilities - with cultural, historical and educational institutions. Graphic Workman design and produce bespoke sensory guides for people with PMLD (profound and multiple learning disabilities). Our product works in addition to any current printed literature businesses and cultural venues provide but is designed for people with PMLD and sensory needs. This enables people with disabilities to engage with any establishment that is committed to accessibility. Our product is informative and engaging for anyone to use; including families with younger children, older people and anyone who wants to further their understanding of sensory awareness.

With a background in graphic design, the arts, and a lifetime of experience working with and for people with disabilities our small team is perfectly equipped to not only bring these guides to life, but to do it with integrity and respect for their audience. Our product is a passion project but one that is needed to readdress what accessibility looks like in society today. We don't believe large print is enough to engage people with disabilities, we are committed to creativity and design being at the forefront of our work and vision.